Connected orthopaedic rehabilitation devices for remote patient monitoring during post-surgery care

Musculoskeletal care is currently one of the largest areas of NHS spending (£10 billion out of a total £109 billion in 2013/14) making it the third largest budget behind mental and cardiac health.

The Technology Strategy Board funded project has been set up to develop and evaluate a new digital solution to create a network of connected orthopaedic rehabilitation devices to improve the delivery, monitoring and compliance of musculoskeletal care pathways in UK hospitals.

The project is a collaboration between orthopaedic rehabilitation device manufacturer MuJo Mechanics Ltd, cloud based practice management provider Qinec Ltd, the University of Manchester Health e-Research Centre and the Royal National Orthopaedic Hospital NHS Trust.